Electrochemical Analyser Microchip with Monolithic integration of Nanoelectrode Array and Instrumentation

The phenomenal progress of semiconductor technology from the invention of the transistor to the integration of billions of transistors on a tiny microchip in less than 60 years, is unequalled by any other man-made technology. This has revolutionized the cost, amount and rate by which we receive information from the outside world (i.e. through advances in radio systems, television, smartphones, etc.). However, the way we receive information about ourselves and our health has remained the same over decades: blood test, which provides a snapshot of our body's condition, if and when prescribed by a GP.

Continuous, non-invasive measurement of vital parameters (specifically, chemical biomarkers) in the human body could address unmet clinical needs in personalized therapy, closed-loop drug dosage, early detection of infection, and monitoring and management of pain and chronic health conditions. A wide range of molecular components, including enzymes, hormones, and antibodies commonly found via invasive blood testing are accurately reflected in other body fluids such as saliva and sweat. However, the potential of non-blood biofluids in reflecting an individual's health condition in real-time has not been harvested yet because of the absence of a suitable analysis technology.

In this application, we propose an ambitious programme to create a core analyser system based on semiconductor technology that is scalable, low-cost, long-lasting, and autonomous. In particular, we will develop innovative processes to manufacture a microsystem for the real-time and continuous measurement of a variety of biomolecules such as chemical biomarkers of pain in saliva. This requires key technological advances beyond state-of-the-art in two cognate disciplines of electrochemical sensors and microelectronics. The outcome of this project can be transferred to the clinical practice to improve diagnostic and enable closed loop pain therapy potentially leading to a better quality of life.

Potential impact
The proposed research will have significant clinical, societal, economic, and scientific impacts.

Clinical and societal impacts: The ability to measure biomolecules and biomarkers in real-time and over a sustained period of time will revolutionize how we collect data relevant to health and diseases. This is possible by constantly monitoring a set of health indicators, and in particular, to use electrochemical biosensors are considered to carry this task out. These will have great potential to address unmet clinical needs such as continuous monitoring of health during high risk periods, personalized drug dosage, and early detection of diseases, leading to a better quality of life. Through this, the proposed project contributes to keeping the UK a "Healthy Nation" (EPSRC Priority for Delivering Prosperity for the UK). The developed technology is also important especially for the elderly as their dramatic increase in population calls for technologies that provide real-time information to support self-management of health and facilitate timely intervention. In this regard, the project suits the grand EPSRC Healthcare challenge of Transforming Community Health and Care. The time of this project (2020-2021) aligns with the Government's Healthy Ageing Mission which will be supported by investment in early diagnostics and precision medicine, two long-term outcome areas of this project.

Economic Impact: The electrochemical sensors market is expected to grow to USD 9 billion by 2022 at a rate of 8% over the period 2017-2022. The demand for quick, accurate diagnosis in the medical sector is one of the key drivers of this market. The proposed electrochemical analyser microsystem through low cost, longevity, and high spatio-temporal resolution will pave the path to a myriad of futuristic clinical applications. Examples include implantable sensors for monitoring the function of various organs, analysis kits for comprehensive and instant biofluid analysis in GP's surgery, and wearable sensors for continuous monitoring of biomarkers in biofluids. Wearable sensors have received considerable attention over the past decade due to the tremendous promise for monitoring the wearer's health, fitness, and their surroundings. However, only limited attention has been directed at developing wearable chemical sensors interfacing biofluid, which offers more comprehensive information about a wearer's well-being. The development of the underpinning technology in this project will keep the UK at the forefront of the booming wearable device industry as a "Productive Nation" (EPSRC Priority for Delivering Prosperity for the UK).

Research Capacity and Impact to Knowledge: This project will build capability through multidisciplinary research and will bring together complementary strengths in biosensors and bioelectronics, putting the UK along the leading countries at the international level. The PI will train two postdoctoral researchers and a PhD student with multi-disciplinary skills forming a critical mass to achieve major advances in wearable chemical sensors in the near future.
The platform technology developed in this project will enable clinicians and researchers to explore the potentials of real-time saliva analysis as a non-invasive means to support the diagnosis and prognosis of diseases and discover new biomarkers (e.g. for acute pain).

The PI is actively involved in organisation of prestigious international conferences and training and networking events and will continue to do so throughput this project. She will carry out a range of activities, including organising special conference sessions, and will disseminate the developed methods and outcomes through publications, research talks, and social media to enhance the visibility and impact of the research. As the range of activities are intertwined with the other impacts of the project, I describe the details of these activities in Pathways to Impact.